Serge Daney and queer cinephilia

Serge Daney is a central figure in film and television criticism of the post-World War Two era. Having written for the leading French film journal Cahiers du cinéma from 1964 and served as its Chief Editor from 1973 to 1981, he went on to write for the French daily Libération and to found the magazine Trafic. In France, Daney has been acknowledged as a key influence by such important figures as philosopher Gilles Deleuze, theorist Raymond Bellour, critics Emmanuel Burdeau and Raphäel Nieuwjaer, and filmmakers Leos Carax, Claire Denis, and Jean-Luc Godard. However, his work has never been systematically translated into English, and has not received the international scholarly attention it deserves. This is likely due to the fact that film critical writing, however theoretically informed it may be, is not readily put into dialogue with developments in film theory and criticism with which it has vital overlaps. Daney's criticism, with its incorporation of psychoanalytic, Marxist and media theory, offers many points of connection with current film and media studies, particularly studies of queer cinema (the New Queer Cinema of the 1990s and more recent productions). As the eponymous ciné-fils [ciné-son] of the set of TV interviews released on DVD after his death, L'itinéraire d'un ciné-fils (1999), Daney was the embodiment of a very French (traditional and de-politicized) mode of cinephilia whose development into the more democratized and diverse digital age has scarcely been charted or examined at all in relation to his work. Queer cinephilia has received a little attention from US scholars, but none in Europe.
This project will address these areas in a set of three workshops to be held in Paris, Frankfurt and Birmingham in 2018 and 2019. These workshops will establish an international network of scholars, critics and curators able to develop future research on Daney and queer cinephilia. Two of the workshops will be co-ordinated by established academics, and one by an early career researcher and film critic whose doctorate is entitled 'Critique, Supplement, Commentary. Serge Daney's writings and Jean-Luc Godard's "Histoire(s) du cinema" as commentaries on a history of cinema'. The network will be co-ordinated by a steering group composed of Kate Ince (University of Birmingham, PI), Marc Siegel (Goethe-University, Frankfurt, Co-I), and Philipp Stadelmaier (Goethe-University, Frankfurt and University of Paris VIII Vincennes-Saint Denis), and guided by an Advisory Board of academics with relevant expertise from Germany, France and the US. Participants in the workshops will come from France, Germany, Italy, the UK, and Spain, and will include early career researchers, film professionals and curators as well as established scholars and critics.

Potential impact
Impact will be achieved by this project in three principal ways:

1 By means of the participation in the network of curators, programmers and culture professionals who work outside academia and can directly influence practice and policy in film distribution and exhibition. Speakers at the Frankfurt workshop include the director of cultural programming at the Goethe Institut in Brussels, the artistic director of the Sicilia Queer Film Fest, and the co-director of Berlin's Arsenal Institute for Film and Video Art. The exchanges with academics about media culture and queer cinephilic viewing that take place at this workshop will be a valuable source of ideas and practice for the programming and curation undertaken by these professionals in Belgium, Germany, and Italy, as well as a likely influence on the practice of other cultural professionals who attend. The network will also enable curators and programmers involved with it to broaden their own contacts and audiences.

2. By means of the participation in the network of professional film critics whose writing for important film journals and websites forms film-cultural opinion in Europe and the US. Speakers at the Paris workshop include Paris-based Emmanuel Burdeau (Mediapart, Trafic) and Raphaël Nieuwjaer (www.débordements.fr), audiovisual essayists and critics Cristina Alvarez Lopez and Adrian Martin, and Chicago-based Jonathan Rosenbaum (www.jonathanrosenbaum.net, chief film critic for the Chicago Reader 1987-2008). The exchanges with academics about Daney, his film criticism and digital cinephilia that take place at this workshop will stimulate the subsequent writings of these well-known critics as well as contributing to the network's outputs, thereby ensuring impact for the network in film-critical discourse beyond academia.

3. Via the interactive website that is one of the project's outputs. The project website, which will be functioning in time for the first, Paris workshop in the spring of 2018, will disseminate summaries of workshop proceedings to network members and, via its blog, facilitate discussion and debate between them throughout the project and beyond. Impact will also be effected by social media and word of mouth in advance of and following each workshop (all three members of the steering group use Facebook, Twitter or both).
Work on a conference panel by the workshop organizers will begin early in 2019, to be presented at a major association conference such as Screen, NECS (European Network for Cinema Studies) or Film-Philosophy in June or July 2019. A co-authored journal article will be written during the last trimester of 2019, for submission to a major journal of film studies such as Screen or Camera Obscura: feminism, culture and media studies, and a themed special issue of a film journal will be put together from selected proceedings of the three workshops.